Compositional Approaches to Multi-agent Learning

Current Reinforcement Learning (RL) methods are very monolithic when applied to complex tasks. Whereas humans break tasks down into subtasks and reuse these in other complex tasks, RL and meta-RL rely on huge experience without understanding the task structure. This leads to sample inefficiency as well as a lack of generality and explainability. My project seeks to build new compositional representations of tasks to tackle these issues. We consider single-agent settings first and then extend this idea to more agents, where the agent structure also needs to be modelled in a smart way.